Creating an artificial optical material to filter single photon states for quantum technologies

This exciting project is to develop a new way of integrating quantum optic elements using artificial materials called metasurfaces. The successful applicant will work in an interdisciplinary team including physicists and engineers to design, fabricate and characterise novel optical devices for emerging quantum photonic technologies. The student will acquire valuable skills in numerical simulation, fabrication and quantum technologies during the project.

In particular, this project will focus on building a new type of interferometer based on topological metasurfaces to manipulate the modes of photons. For practical implementations of the metasurfaces, dielectric materials such as Silica and Titanium Oxide will be used. This interferometer will be used to demonstrate the two-photon quantum interference, which causes pairs of identical photons to leave the interferometer together, despite the fact there is no interaction between photons. This apparent interaction - termed Hong-Ou-Mandel interference is at the heart of proposals for linear optical quantum computing and photonic networking.

Despite the splendid advances in quantum optics in recent years, there remain many challenges for quantum optical networks. One key challenge is to scale down complex and bulky optical elements to miniaturised integrated optical devices while keeping the same functionalities or developing new ones. Metasurfaces present an exciting opportunity in this area, having already been successfully used in flat lenses sensing the chirality (handedness) of light and are now entering the field of quantum optics by realizing multiply entangled quantum states.

In this project, the student will build a metasurface-based Hong-Ou-Mandel interferometer that will enable the control of this important quantum effect within an ultra-thin structure. This will also allow for a higher degree of freedom in controlling and implementing multiple functions such as polarization changes or phase shifts. Further, coupling between elements of the metasurface will use novel topological effects such as edge modes to allow new way of measuring single photons in far-field optical imaging.